The Afterlives of the Cambridge Spies

The Cambridge spy ring was one of the most audacious and controversial espionage operations of modern history, with implications that upended the mid-century Western intelligence community and that still echo across contemporary British culture and society. With the spy ring instigated in the 1930s by the secret recruitment of Cambridge alumni Guy Burgess, Anthony Blunt, John Cairncross, Kim Philby, and Donald Maclean as long-term intelligence agents by the USSR, over the next decades the career paths of the group went on to deliberately compromise the most sensitive organs of British government and society – including the Security Service MI5, the Secret Intelligence Service MI6, the BBC, the Foreign Office, and even Buckingham Palace – in a way that exploited the unspoken assumptions of class-based loyalty and trust that had previously been central to the operations of the British ‘Establishment’.
Crucially, the eventual detection of the spy ring and the defection of Maclean and Burgess in 1951 marked a new phase of their impact rather than an end to their influence, sparking unprecedented waves of debate within British media, scholarship, government, the intelligence community, and the cultural imaginary over the extent of the spy ring and the wider issues of secrecy, loyalty, ideology, and betrayal that their activities laid bare.
With 2026 marking seventy-five years since the first public revelation of the spies, this Curiosity project will therefore instigate a multidisciplinary analysis of the complicated legacies of the Cambridge spies across this full and entwined political, social, and cultural landscape. Engaging participants including academics, archivists, cultural producers, educators, and government stakeholders, the project’s aim is to address a series of interlocked research areas, which include:
· interrogating the legacy of these spies within the practices of government and the intelligence community, and assessing the lessons they might still have for current security and intelligence contexts;

· understanding how the ring influenced cultural and media understandings of espionage, intelligence, communism, and the conduct of the Cold War; and
· analysing how the evolving revelations about the Cambridge Five impacted wider societal debates over trust, loyalty, and political ideology, in these cases further complicated by questions over the spies’ sexuality, class, and the operation of ‘the Establishment’.
To address these questions, the objective of this project is to deliver a programme of activities (including interdisciplinary research events, stakeholder workshops, engagement with writers and educators, and public-facing talks) that will generate research publications, digital resources, and pedagogical material. Overall, through this, our project will lead to new understandings of the spies themselves and how these themes have shaped modern post-war Britain, and more broadly will establish new frameworks for understanding other evolving debates at the interface of the secret state and British society.